The University of Northampton and Childbase Partnership Limited KTP 23_24 R4

To develop a toolkit that improves the learning and development outcomes for the Early Years sector by enhancing the learning environment and has the potential to reduce operational costs and promote best outcomes for children.